4 year PhD, including the PG Diploma Offshore Wind Energy and the Environment

Primary production and carbon export across the Flamborough frontal system: interaction with offshore wind energy.
1st year is the PG Diploma and research and Industry preparation.
Years 2-4 are a PhD at one of the CDT universities.